Conxa

Thru-in-1 is designed and engineered by Conxa for specialists in the construction industry, it solves an everyday problem not only saving time and money but, improving safety and work standards inline with international regulations.